A Plant and Microbe DNA Foundry to support Earlham Institute’s Institute Strategic Programmes (ISPs) and the UK BioScience Community and BioEconomy

Technical abstract
The Plant and Microbe DNA Foundry (NC2) will provide a national resource for the UK bioscience community to engage with the high-throughput laboratory automation facilities at Earlham Institute (EI). Focusing on nanoscale DNA construct assembly from standard parts, allied with validation by next-generation sequencing via Earlham Institute’s National Capability in Genomics and Single Cell (NC1), NC2 will provide access to DNA assembly at scale and also to toolkits and collections of standard DNA parts submitted under an Open Material Transfer Agreement (OMTA).

NC2 will complement the strengths of the Norwich Research Park, providing researchers with a platform to perform large-scale experiments. NC2 benefits from essential, local multi-disciplinary expertise. This will enable new research directions and approaches to drive innovation contributing to UK SynBio sector growth, one of the UK’s ‘Eight Great Technologies’.

This will be extended by educating researchers about biological standards and automated parallel DNA assembly through training delivered through EI’s National Capability in Advanced Training (NC4).